Mapping Music History

Historical musicologists are now paying greater attention to the geographical contexts in which past performances took place. Fuelled by the increasing accessibility of Geographic Information Systems (GIS) software, they can now also visualize and analyse complicated trends across time and place with greater ease than ever before. Building on work in contemporary music studies and urban sound studies, this network will ask what is at stake in turning to maps as objects and methods in music history and heritage. These questions are not merely methodological but also political. Part of the premise of this network is that cartography has never been innocent or neutral. Given that more and more musicologists are plotting their findings onto two-dimensional representations of the world, it is vital to establish a critical forum for the mapping of the musical practice - past, present and future.

The network will take the form of four meetings bringing together participants from across disciplines (musicology, literature, theatre, architecture, geography, heritage, urban studies, digital humanities) and sectors (academic research, archives and museums, arts consultancy and urban planning). Newcastle University will host the first and largest meeting (c. 35 people), which will take stock of current work across the range of disciplines and professions represented in the network. Liverpool University will host the second, smaller meeting (c. 20 people), which will focus on heritage and tourism as contexts for mapping music history. Harvard University will host the third meeting (also c. 20 people), which will focus on music and colonial mapping in the long nineteenth century. The Bartlett School of Architecture at University College London will host the final meeting (again c. 20 people), which will focus on sound and urbanism as contexts for mapping music history.

Potential impact
The research network has four pathways to impact. The first two involve web resources for the general public, the second two involve engagement with professional stakeholders.

1. Developing a new project site to advertise network meetings, record presentations, and disseminate early findings

The network will have a website with the domain name research.ncl.ac.uk/mappingmusichistory allowing open access to research activities. This site will be hosted for free by Newcastle University throughout and beyond the duration of the network. The site will provide access to research activities and findings, a hub for communication among network participants, and an archive of past discussions and proposals for future research and impact.

2. Enhancing and promoting musicalgeography.org to provide an accessible and sustainable online hub for digital mapping in music history

Founded by Dr Louis Epstein (Co-I) in 2016, and funded by the Andrew W. Mellon Foundation, musicalgeography.org is a leading international resource for mapping music history. In only two years the site has clocked more than 30,000 page views with each individual map viewed around 100 times. After the US, the UK has the highest number of visitors. Participants in the research network will enhance the content of musicalgeography.org by adding new maps, links, and blog posts. The network will also enhance the visibility and interactivity of musicalgeography.org by promotign the site via academic and social networks.

3. Collaborating with key stakeholders in archives and museums to develop exhibition proposals on mapping and music history

The network will support knowledge exchange among academics and curators in order to develop proposals for exhibitions related to mapping and music history. It will do this by involving expert participants (e.g. Map Curator of the National Library of Scotland and Digitisation Officers from the Royal College of Music Museum); arranging hands-on time with collections (e.g. the Harvard Map Collection); and workshopping exhibition ideas. The output from these discussions will be a proposal to Newcastle University's Robinson Library for an exhibition on mapping music history drawing on local archival materials.

4. Collaborating with key stakeholders in arts policy and urban planning to explore the use of historical mapping in music heritage and tourism

The network will support knowledge exchange among academics and arts/planning professionals in order to develop the use of mapping in music heritage and tourism. It will do this by involving expert participants (e.g. from the British and Irish Modern Music Institute (BIMM) and music consultancy Sound Diplomacy) and by workshopping ideas and methods for historical mapping in music heritage and tourism. Outputs from these discussions will include a briefing note for heritage organisations highlighting best practice and potential academic partners for future projects.